PINTALE: Developing a dynamic, AI-enabled writing support platform

Whether it's fiction, academia, journalism, or any other type of longform content, writing is a complex and arduous task requiring significant planning, preparation and note keeping. This is one of the key reasons why \>80% of people want to write a book, but only 3% who start ever finish.

Writers have traditionally turned to tools to help them manage content, stay organised and increase productivity, such as notebooks and sticky notes. Despite technological advances in other creative industries, most writing software still acts simply as digitised versions of these traditional "pen and paper" tools, offering word processing, record keeping or basic timeline generation tools.

AI has the potential to radically transform this landscape. However, the majority of conversations about AI within writing circles currently centre around the threat to jobs created by text-generation AI. There is a clear and underexploited opportunity to utilise AI to support writers of all disciplines as they plan, write and edit, demonstrating how AI can speed up and strengthen the writing process without generating text on writers' behalves.

Our feasibility project far exceeded our objectives, enabling us to develop a functional end-to-end proof-of-concept prototype of PinTale: an intelligent content structuring platform, with novel large language model and machine learning-based functionalities and dynamic visualisations to support the writing and editing process. The prototype includes:

* Large Language Model and ontology: the underpinning LLM and structured frameworks (or "ontologies") to map novels (or other text types) around essential story elements, e.g., characters, themes, and plots.
* Graph generation: the ability to generate dynamic visualisations from the ontology, e.g., timeline maps, character interactions, and visualisations of pacing, mood and intensity.
* Searchable note database: using smart meta tagging to allow users/PinTale to access the right information in the right form from their notes.

This extension will enable the next stage of development of PinTale, bringing us close to an MVP for beta release, before commercialisation. This project will deliver the data, service and application layers of PinTale, with key areas for development including:

* Ontologies: developing new ontologies to enable PinTale to map the structure of plots, sub-plots, imagery, and themes.
* User interface: developing a highly-intuitive user interface, able to show smart graphical visualisations of plots, sub-plots, themes, characters, imagery, and pacing.

Our established route-to-market and business model gives £14.4m projected ARR by year 5, establishing PinTale as a global exporter of writing software.